Enabling and Advancing Life Scientists in data-driven research through Advanced Genomics and Computational Training

Technical abstract
A number of recent studies (BBSRC and MRC review of vulnerable skills (2015) and BBSRC review of Bioinformatics (2013)) and other publications have identified specific skills gaps in early-career scientists that are core strengths of EI. Higher Education curricula stagnation in fast-moving, technological growth areas such as genomics has led to insufficient skills to meet researchers’ demands. This National Capability in Advanced Training (NC4) aims to address this skills gap and is in line with BBSRC’s strategic enabling themes ‘Enhance skills and capacity to explore new tools and approaches’.

Delivered to suit topics and applications, hands-on training courses primarily focus on skill sets required for supporting a defined research goal. Core skills are advanced through workshops that address specific tools and resources, serving local research community needs and disseminating knowledge developed at EI. Delivery of this national capability is bolstered by dedicated training suites and IT servers, allowing delegates secure access to our computing resources to analyse data in real time.

Aimed at those engaged in data-driven research projects across genomics, complex systems, systems and network biology. EI delivers courses enabling individuals to become multidisciplinary scientists. Targeted, rapidly evolving, courses can respond to new technologies, data and paradigms. EI’s programme is demand-led, addressing PhD students and early career Postdocs providing impact on future research. The expertise that drives our own research is reflected in the diversity and advanced content of our training.

EI is one of only a few places in the world that carries out high-throughput research from sample, to data analysis, to publication. The expertise that drives this approach to our own research is reflected in both the diversity and the advanced nature of our training courses. We provide in-depth knowledge from DNA extraction, library preparation and sequencing, to data QC, genome assembly, variant analysis, annotation, through to highly specialised expertise in areas such as population genomics, immuno-genomics, algorithm development, data management and visualisation.